Antisolvent Precipitated Transition Metal Carbonates as a Green Catalysts for Selective Oxidation of Lignocellulosic Biomass

Carbon dioxide utilisation is a promising strategy for reducing greenhouse gas and mitigating climate change. The proposed research
intends to prepare copper carbonate catalysts using the supercritical carbon dioxide-assisted precipitation method and evaluate their
catalytic performance in the partial oxidation of lignocellulosic biomass under a carbon dioxide atmosphere. An optimisation study
will be performed to determine the reaction conditions that resulted in the highest catalytic activity and the highest product
selectivity. Mechanistic studies will be carried out to understand the reaction mechanisms. These investigations provide an insight
into the formation of transition metal carbonates and their influence on chemical kinetics and product distribution. This project will
be divided into three parts: (1) Investigating the effect of the preparation approach on catalyst formation and performance, (2)
Determining the effect of transition metal types on catalyst properties and activity, and (3) Evaluating the effect of introducing noble
metals on the catalytic performance of transition metal carbonates. The research methodology combines catalyst preparation,
material characterisation, catalyst testing, and mechanistic studies that utilise a wide range of laboratory instrumental techniques.
Particularly, transition metal carbonate catalysts will be synthesised using environmental-friendly supercritical carbon dioxide
antisolvent (SAS) precipitation. The outcome of this research will produce an effective catalyst that can realise the use of carbon
dioxide as a mild oxidant in an important selective oxidation reaction. In addition to generating billions of euros of revenue to the
agricultural industry, the resulting catalytic process is estimated to reduce more than two hundred million tonnes of carbon
emissions. The project will help the EU and UK to meet their net-zero emission goal by 2050, while strengthening their leading
position in the green technology race.